Market and product research for a selfpowering smart interactive solar table and range of novel solar furniture and household objects

Every day, we receive enough sunlight to provide the whole earth with enough electricity for
an entire year. The name Caventou comes from the French chemist who discovered
chlorophyll that powers photosynthesis. Harnessing this concept, we integrate smart solar cell
technology into functional objects that use the property of colour to convert light into energy
and connectivity.
Caventou bridges the gap between technology and the user. It sits at a triangle where design,
technology and sustainability come together: through cutting edge design innovations we
show how everyday objects can be our sources of energy and reduce our need for fossil fuels.
Founded by Marjan van Aubel, Caventou has won numerous accolades for the highly
innovative Current Table and Current Window. Current Table has been nominated for the
Design Museum’s Design of the Year award and Current Window just won a Wallpaper 2016
Design Award.
We now wish to take our Current Table to the next level – upgrading it to become a smart
table. The table will use IoT technology allowing activities and uses ranging from climate
change education through to video conference calling. With an inbuilt touch interactive
surface the self-rechargeable table will be pushing the boundaries of interactivity and look
impressive in the boardroom, office, school classroom or at home.
Due to the highly innovative nature of our products we sought support from Innovate UK to
build a business case to overcome the high barriers to entry defined by product
manufacturing. For any novel product to become available to customers, IP allows young
businesses to create the foundations for a viable business model and an enduring company.
Our focus is getting the right structures in place, develop a credible business plan to futureproof
our business to build a globally competitive, creative and innovative company that
offers desirable solutions for a global problem.